My Place, My Science: Supporting young people from African families in accessing science capital

The My Place, My Science project (https://hsm.ox.ac.uk/african-families-uk) is all about supporting young people of African and black Caribbean heritage enjoy science and build cultural connections.
Following the success of this year’s project supported by a Spark Award which ends in September 2025, we plan to develop a 30-month programme which will go further and deeper in engaging the young people and their community to create a long-lasting impact.
The aim is to build science capital by offering the young people opportunities to meet scientists, experience ‘real world’ science, deepening their knowledge and enjoyment of science, helping them to feel more confident and comfortable in otherwise inaccessible places where science happens.
AFiUK is an organisation based in Oxford’s Blackbird Leys area, one of the 20% most deprived wards in the country, that supports African families and families of other ethnic minority groups in making the best of available opportunities in their adopted country. Our collaboration began in 2022 with the aim of connecting scientists, researchers, and the community on an equitable basis. We have since built on this with the project My Place My Science, initially funded by the University’s Science Together programme and subsequently an STFC Spark Award. The project was joint winner of the Oxford University’s 2024 Vice-Chancellor’s Award for Community Partnerships and winner of the 2024 Ogden Trust Award for Physics Community Engagement.
We will build on the now well-established collaborative partnership between the History of Science Museum (https://hsm.ox.ac.uk), colleagues from Oxford University’s science departments, STFC’s Rutherford Appleton Laboratory (RAL), and African Families in the UK (AFiUK) (https://www.afiuk.org) in creating a safe space for the young people to learn.
In addition to a programme of events and workshops we will create differentiated opportunities for participatory engagement and self-realisation through scientific investigation supported by the CREST award scheme, co-curation working with a museum curator, and family journals to record and reflect on their shared experiences of science. We will extend the reach of the programme by working in partnership with local secondary school The Oxford Academy, and Oxford City College’s Technology campus located in Blackbird Leys.
We will continue to build on the young people’s interest in STFC-enabled astronomy and astrophysics with the support of scientists from Oxford University’s Astrophysics department (https://www.physics.ox.ac.uk/research/subdepartment/astrophysics) and STFC’s Rutherford Appleton Laboratory while exploring other opportunities at STFC facilities such as Diamond Light.
The young people involved in the Spark-funded project have grown in self-confidence - for example, taking part in a co-created Museum ‘takeover’ event in May 2024 sharing their experiences and enjoyment of science. Through STFC-enabled science, we can respond to the interests of the group exploring cutting-edge research and cultural connections.
Guided by the experience and expertise of AFiUK, we will work together towards the long-term vision of enabling the young people to embrace science and its history as part of a collective culture to which they belong. We will support them in accessing STEM educational opportunities, social networks and pathways that will improve their future opportunities and appreciation of science.